Next GENeration of Aerospace Fibre Steered COMposites (GENACOM)

Development of advanced cost-effective lightweight composite aerospace structures is key towards Net-Zero. Current state-of-the-art composite manufacturing technologies are limited to nominally straight fibre designs, prohibiting full exploitation of composites, resulting in labour-intensive prolonged manufacturing processes with increased costs and environmental footprint.

GENACOM is an 18-month collaborative industrial-research project aiming to deliver the new paradigm in designing and manufacturing aerospace composite curved beams. The project builds upon iCOMAT's Rapid Tow Shearing (RTS) process.

RTS is the world's first automated composites manufacturing process that can deposit wide pre-impregnated tapes along curved paths without defects, enabling the manufacture of cost-effective ultra-lightweight advanced composite structures with minimum environmental footprint. RTS is ideal for complex shaped components such as curved beams, given that it allows defect-free deposition of fibres along the component geometry and load-paths.

GENACOM's main outputs are:

* RTS-based pilot line for the manufacture of aerospace curved beams
* End-to-end digital thread comprising a set of design optimisation tools
* Fuselage frame demonstrator
* Demonstrator validation (Dimensional Inspection, Structural testing)

The project team has the necessary skills and expertise to deliver GENACOM:

* iCOMAT (Project Lead): RTS originator (over 10 years in developing the process)
* AMRC: world leading RTO in composite modelling, manufacturing and testing

GENACOM will deliver the new state-of-the-art in aerospace composite curved beams placing the UK in the forefront of advanced composite manufacturing.